Proximie Remote ICU Support Service

COVID-19 is arguably the greatest challenge faced by the NHS in its history. Intensive care units (ICUs) are being placed under immense pressure as the virus continues to spread at a relentless pace. New ICU infrastructure is being built; however, the logistics of intensive care provision has yet to be addressed from a workforce perspective.

With qualified healthcare providers in high demand and short supply, ensuring that medical expertise is available across the country is challenging.

How can the NHS rapidly leverage its clinical resources to meet the growing need?

The solution is the Proximie ICU platform.

The Proximie ICU system builds on the success of the original Proximie platform, which is a secure and clinically robust solution already deployed in NHS hospitals to connect surgeons remotely during live procedures.

Proximie's experienced agile development team will design and build the ICU solution in a three-week period and will work with existing hospital partners to support set-up and develop recommended clinical workflows.

The system will be a secure, lightweight platform that can be rapidly deployed in any ICU environment to enable clinicians to compound their expertise and provide advice for multiple patients from a single command centre.

The beauty of the solution lies in its extreme simplicity. A laptop, tablet or smartphone and camera are placed at the patient bedside to provide a live video feed. A healthcare professional will be able to instantly alert clinicians that they require support via the click of a button or direct message. A clinician, working remotely or self-isolating at home, can access the Proximie ICU system via the Chrome browser on a laptop and immediately view multiple patient video streams on a dashboard. This information can then be used to provide real-time advice to healthcare professionals at the patient bedside, resulting in timely, and higher quality, patient care.

Moreover, the system reduces PPE requirements and the potential spread of infection by decreasing the number of individuals physically present in a clinical area and reducing the time delay associated with having to don PPE.

Proximie has received requests from multiple UK and US hospitals to rapidly build and deploy the solution. The platform will be designed with collaborative input from the NHS and the ICU team at Guys and St Thomas' Hospital.

This is a responsive, high impact project that will reduce costs and help save lives.